What is the difference between the conscious nature of mental imagery, perception, and other sensory states (such as dreaming and hallucinating)?

What is the difference between the experiences we have when we perceive, have imagery, and have other sensory states? I will show why extant theories, which cite features like vividness and presence, are inadequate. I will develop a new account that, unlike others, takes heed of sensory disorders and experiences at the extremes, such as de-realised perception, hallucinations, and dreams. A core focus will be imagery that is either 'blind' or as vivid as perception. I will work with the Eye's Mind team, who specialize in this area, to fully understand these conditions and give insight to those who have them.